Regulatory networks underlying lens development and evolution

How are you reading this text? One answer is that light reflected from the page is entering your eye and forming an image on your retina. Receptor cells detect this and transfer the information to your brain. A key step in forming a clear image is the focusing of light on the retina, and the lens is an essential part in this process. As lenses get old, they are less able to do this and visual acuity deteriorates, while lens diseases such as cataracts severely compromise vision. Lenses get their transparency and ability to refract light from high concentrations of proteins called crystallins, and the array-like arrangement of the cells that contain them. All vertebrates (with the exception of some cave-dwelling and subterranean species) have eyes with lenses and consequent image forming vision. Most invertebrates also have eyes, including the vertebrates nearest living relatives, amphioxus and sea squirts. However these animals do not form complex images as do vertebrates, and do not posses lenses. Consequently, the vertebrate lens is usually considered a vertebrate invention, and indeed its evolution is one of the predicted requirements for the origin of accurate vision and associated predatory lifestyle in ancestral vertebrates. How then did the lens evolve? In this project we intend to investigate this at the level of genes and development. The rational behind this that, since animal bodies form via embryonic development, changes in animal bodies over evolutionary time reflect changes in the developmental processes that sculpt them. With respect to the eye, we know a great deal about the genes that control its development, thanks to the ongoing research effort of numerous research groups. Fascinatingly, there are similarities between these genes and the genes that control eye development in distantly related animals such as insects and worms. The lens also shares some of these genes, but in addition has its own unique properties, not least the expression of the crystallin genes that define its special properties. We intend to approach this question from two directions. First we will build detailed descriptive models of lens development and differentiation, using the wealth of information in the published literature. These models will be interactively displayed on the web, allowing other researchers to view, evaluate, exploit and criticise them. They will form a description of the gene network underlying eye and lens development. In parallel we will investigate how conserved aspects of this network are used in one of the vertebrates closest living relatives, the sea squirt Ciona intestinalis (a common species around UK coasts). This species split from the vertebrate line before the evolution of the lens is thought to have occurred, but our recent work shows the building blocks needed to construct the lens were already in place, including the crystallin gene and the mechanisms controlling its precise expression in sensory systems. Evolutionary insight comes from comparing the two networks, and points of conservation, such as crystallin gene regulation, provide the starting point for this. Differences related to the lens evolution can then be determined. From a broader view point, this gives us insight into how gene networks evolve. The outcomes of this project will be relevant to three groups of people. First those interested in the molecular control of lens formation will be able to exploit the networks we established; this approaches the clinical environment, from which eye disease has formed the driving force for much previous lens research. Second, an understanding of how gene networks evolve is relevant to anyone interested in applying data gleaned from one species to another, and not least in the transfer of model systems data to humans. Third we believe the origin of what many would regard as our most precious sense, sight, is of broad intrinsic interest.

Technical abstract
This project can be broadly split into two parallel approaches aimed at dissecting the evolution of the gene network governing lens development. The first is in silico. We propose to build control-logic models of vertebrate lens development. These will use existing software, such as NetBuilder, coupled with a web interface to allow the wider community to use the models (our reasons for choosing this approach over topological models are outlined in the case for support). The models will be primarily based on the existing literature, modified by our own experiments (see below), and one reason we have chosen the lens is the depth of literature on its development. The end point of the models will be the activation of crystallin gene expression, which marks differentiation of lens cells. In parallel, we will dissect the regulatory interactions leading to the activation of the beta-gamma crystallin ortholog in the urochordate Ciona intestinalis. This lineage split from that of vertebrates before the evolution of the lens, but our recent work (see case for support) has shown crystallin regulation is conserved between Ciona and vertebrates. We will use transgenesis in Ciona and Xenopus to map the regulatory logic driving Ciona crystallin expression, and detail how Ciona crystallin is able to interact with the vertebrate lens network. Based on these data we will construct a logic-control network leading to Ciona crystallin gene activation, as described above. Insight into network evolution comes from comparing the networks in the two lineages, and specifically the conservation of crystallin regulation acts as a route into discriminating between ancient and innovative network connections. The power of the approach comes from integrating theoretical and experimental approaches: the models will suggest future experiments, for example candidate regulators to be tested in Ciona, while the experiments test then refine the models.